Selling Song: Paradoxical tropes of authenticity and profit in two case studies of musical tourism in Latin America: Old Havana (Havana, Cuba)

Selling Song: Paradoxical tropes of authenticity and profit in two case studies of musical tourism in Latin America:
Old Havana (Havana, Cuba) & La Boca (Buenos Aires, Argentina)